Thermoplastics: Monomer to Automotive Parts (TMAP

To meet the future needs of the vehicle production industry ways of reducing CO2 are required. Improvements in powertrain are only able to meet a portion of this challenge, to deliver the complete reduction in CO2 required a massive weight reduction of current vehicles is required. This weight reduction also must be accomplished by without affecting the performance, safety or qualty of the vehicles. In addition, if the vehicles are to be taken to production then this must all be achieved cost effectively. This programme aims to develop a new range of materials that meet all of these challenges. The materials being developed are based around thermoplastics. Therse materials benefit from enhanced recyclability and the processes employed in this this programme will allow these materials to be used cost effectively in structral applications in the automobile industry.